Deep Learning Networks for Multi-Sensory Perception and Control with applications to Cyber-Physical Systems

This project falls within the EPSRC Artificial Intelligence Technologies research area

Cyber-physical Systems (CPS) are networks characterised by a seamless integration of software and physical components. Ranging their applicability to a broad group of areas like transportation, healthcare and manufacturing, the data these systems process is present in an equally diverse range of forms: audio, text, infrared and ultrasound signals, and a variety of physical magnitudes measurements such as temperature, humidity, speed and inertia. Along with all those, visual perception is also an important dimension of many CPS aiming to monitor and react to changes in the physical world.

Computer vision has had its own revolution in the past five years due to the usage deep convolutional neural network for a wide range of image based applications such as image classification, segmentation and super-resolution. With the increase in compute capabilities of GPUs (Graphic Processing Units) together with advances in machine learning and deep learning in particular, richer models are being designed to aggregate different types of data making them more suitable to monitor complex domains of today's society. This scenario presents novel and mobile in nature CPS that offer unparalleled perception, reasoning and interaction capabilities.

For decades, the field of machine learning has been fixated on goals such as accuracy and robustness. In recent years, deep learning has drawn a lot of attention and it has been proven to be effective in a number fields even outperforming humans in certain tasks. However, systems running those algorithms often require considerable memory, compute and energy resources which prevent them to run locally on smaller devices and therefore being almost exclusively consigned to cloud computing setups when used in mobile applications. The world is increasingly recognising the importance that efficiency will play in pushing AI systems forward. Therefore, the main research objectives include (but are not limited to) the following:

Development of efficient networks architectures for computer vision tasks aiming to achieve comparable results to standard networks while drastically reducing the memory and computation resources needed during inference. Existing architectures already deliver state of the art performance on popular, yet relatively simple, datasets like CIFAR-10, NMIST and SVHN. Their suitability for other tasks beyond image classification such as segmentation or 3D perception has not been studied in depth.

Develop novel learning strategies using multi-sensorial data for resource constrained autonomous or semi-autonomous machines. While it has been shown that robots can be designed to excel at specific tasks, general purpose robots are still very limited. The popular DARPA Robotic challenges are a good example of how the execution of several relatively simple tasks (e.g. open a door, walk over irregular terrain) are incredibly complex to program. Recent works in sensor fusion show how deep learning provides a mechanism to fuse different signals making them suitable for robot control.

This project focuses in improving the accuracy, efficiency and portability of deep learning systems with an emphasis on, but not limited to, those that seek to gain some understanding through images. We believe that the systems developed from this research project would be transferable to several domains including robotics, autonomous driving, IoT and smart cities.